Sodium-ion battery performance over an extended temperature range

Faradion Limited is being supported by Innovate to develop and optimise sodium-ion batteries which can

operate over the wide range of ambient temperature conditions which can be experienced by electric and

hybrid vehicles. These range from -20C to +60C.